Informing Decisions for a Resilience Coast - IDRiC

The coastline of Norfolk and Suffolk coastline has continually changed since the last ice-age. It is also an extensively studied coast and it is rich in data and information. However until now there has been no focussed effort to understand the range and depth of the data available and nor how to utilise the data to provide the evidence to enable better risk-based decisions to be made on the long-term future for a resilient coast. This exciting opportunity will for the first time give unparalleled access to data bases in a range of risk management authorities. This together with other publicly available data will enable the candidate to undertake new interpretation of information, challenge or support current policies and provide evidence to enable better informed decisions to be taken in future. The non-academic partners to this project do not have preconceived ideas as to the out puts of this work only the recognition that they are currently weak in their understanding of both what actual relevant information is available and when combined and interpreted what new insight about the coast can be gained. This work can potentially have a significant impact on local businesses and communities, so whilst an enquiring mind and technical expertise is essential the candidate will need to be proactive in communicating ideas and findings. They will also need to recognise that this is not just an academic exercise part of the success of the project will be measured on what legacy there is, can the risk management authorities continue to utilise the new techniques once the studentship has been completed. Access will be available to the technical experts along the coast, those who have insights into other issues, policy makers and senior management. In addition if real benefits of this work are identified and can be transferable to other local authorities and coastal risk managers then this work will be actively promoted through other local authorities, Environment Agency, etc.